Investigating the Design and Implementation of cost effective NISQ coprocessors for a single purpose

In recent times there has been an appetite for the development of Quantum Computers, this can be seen by the UK publishing it's national quantum strategy [1]. Error corrected Quantum Computers
with large numbers of qubits are still at least a few decades away. Whereas Noisy Intermediate-Scale Quantum (NISQ) Computers [2] are already here, an example would be the recent breakthrough from
Atom Computing whom built a computer that exceeds 1000 qubits [3]. Quantum Computers with limited qubits (for example those with single digits of qubits) are far
easier to build but are far less useful on their own as they can only do very limited computations. In order to take full advantage of them and apply them to real world problems, one can envision them
being used in conjunction with a classical computer to solve a problem; This is called hybrid quantum computing [4]. There are currently a few different methods for building quantum computers, these include: Superconducting [5], Trapped Ions [6], Photonic [7], Neutral atoms [8], and Quantum Dots [9]. The University of Kent's Physics department specialises in applied optics and condensed matter physics
[10], meaning that experimental research could be carried out related to photonic and superconducting quantum computers respectively.